The Life of Objects: what objects reveal about our secret selves.

It was believed in early cultures that inanimate objects had a will of their own and were endowed with characteristics that made them seem mysteriously alive. In the twenty first century objects continue to be endowed with an agency that qualifies them as allies or antagonists in the everyday. Objects in fiction and the animation arts have hidden agendas and motivations, often revealing or concealing complex information. Stories are sometimes told from their point of view. This research project is an interdisciplinary exploration of how writers and artists might use objects as a tool to understanding aspects of human behaviour.